Cost Analyses for Construction and Sustainment of the Castra Nova Equitum Singularium and the First Lateran Basilica on Rome's Eastern Caelian.

Cost analysis of ancient buildings illuminates the economic and political systems that produced
them. This project undertakes cost analyses not only of the construction process, but also of
running costs. It does this by analysing two well documented building complexes on Rome's
Caelian Hill, situating them in their contemporary socio-economic context. Both the late
second century CE imperial horse guards' fort, the Castra Nova, and the world's first cathedral,
built over the fort's remains by Constantine, played an essential part in imperial
transformations of Rome, and offer ideal case studies to apply and develop cost analysis more
widely.